Scottish seagrass in a changing ocean; their health, role and restoration potential

This PhD will establish the current state of health of seagrass in Scotland, assess methods for successful cultivation and restoration of seagrass, and examine the most effective routes for future conservation of this habitat in Scotland.